Mechanical Force and Catalysis

Any force developed at the macroscopic scale can induce dramatic changes at the molecular scale, even breaking covalent bonds. Indeed, mechanical force is a formidable source of energy that, with its ability to distort, bend and stretch chemical bonds, is unique in the way it promotes chemical reactions. Although chemists have developed catalysts that can be controlled using various stimuli (pH, light, allostery), very few examples of mechanoactivated catalysts have been reported so far. This project aims at creating new types of force-activated catalysts.